Extending Design Thinking with Emerging Digital Technologies

Exten.(D.T.)2 uses Emerging Technologies (ET) to enhance the pedagogical value, sustainable digitization and potential for wide
deployment of Design Thinking (DT). DT is a promising transformative pedagogical innovation based on engaged interdisciplinary
learning and the growth of 21st-century (21C) skills for everyone, through entrepreneurial co-creation. Like other such innovations
however, it has yet to pull its potential weight in terms of impact in educational transformation. Exten.(D.T.)2 will use design-based
research to support/provide evidence for pedagogical transformation via DT enhanced by ET. It will employ already institutionalized,
home-grown and open-access digital expressive media of advanced technical readiness for students to engage in DT projects. It will also
uniquely integrate with these expressive media ET i.e. ??-enhanced Authorable Learning Analytics, Augmented Reality, 3D printing/
scanning and virtual robotics, to leverage digital implementation, monitoring and assessment of DT projects by teachers in schools.
Implemented/developed in different social contexts across 6 European countries, Exten.(D.T.)2 will explore the risks and potential of the
pedagogical use of ET and how they support 21C skills, in turn increasing the scope, transformative potential and applicability of DT with
ET in mainstream schooling. Exten.(D.T.)2 will invite and inspire teachers and other stakeholders to design and implement such projects,
by running original strategic teacher professional development, providing courses and guidelines for them to design, implement and
evaluate DT projects in their classrooms. The Exten.(D.T.)2 consortium includes 8 research sites with complementary interdisciplinary
academic expertise, to support project development and at the same time with maintained active and sustainable connections with
educational institutions and policy-making centers across 6 European countries.